WELLSIM - A life course microsimulation perspective on multi-dimensional well-being in five European countries

Well-being is a multi-dimensional concept that spans a variety of life domains and time scales, affected by variable determinants across the life course. As such, it eludes simple analytical frameworks, and calls for an integrated perspective. Data limitations, however, significantly constrain empirical analyses. The relationship between subjective and objective measures of well-being is also difficult to analyse in the absence of retrospective information on individual histories and prospective information reflecting expectations for the future, all of which bear upon a broad interpretation of well-being.

Against this background, we propose a step-change in the analysis of well-being by using dynamic microsimulation methods to augment existing data sources. Preliminary analysis of interrelationships between individual well-being and multiple life domains - including work, family, and health - will be of stand-alone interest, in addition to forming the basis for integrating measures of well-being in a state-of-the-art dynamic microsimulation model. The new model will allow us to generate in silico complete life-course trajectories from existing survey data.

We propose to use our innovative microsimulation approach to analyse the distributional dynamics of well-being over the life course for five European countries, reflective of diverse welfare regimes: Germany (conservative), United Kingdom (liberal), Spain (Mediterranean), Poland (post-Communist) and Sweden (Nordic). Analysis will explore how well-being is affected by aggregate and individual crises, distinguishing between personal shocks, and macro-economic events. A key focus of research interest will be the efficacy of policy interventions designed to enhance the resilience of individual and social well-being to considered crises.

The project will build capacity in modelling methods, enhance expertise in wellbeing research and develop new collaborations and partnerships.